CoSTAR (Convergent Screen Technologies And performance in Realtime)

CoSTAR (Convergent Screen Technologies And performance in Realtime) aims to establish a worldleading national infrastructure for multidisciplinary applied creative R&I, harnessing and driving the convergence of advanced digital technologies transforming the creative industries' Screen and Performance sectors and beyond. Its resources will catalyse collaboration between HEIs and creative businesses to drive innovation in new products, platforms and experiences. A programme of work is now underway to develop the business case for this major new investment and two Fellows are being recruited to support this work through additional evidence gathering and engagement activities, and to bring in additional research and sector expertise.

This is an exciting opportunity for a senior academic or manager from a UK IRO or university to help shape a transformative new research and innovation infrastructure for the sector. The AHRC Infrastructure Engagement Fellows in the Creative Industries will support the development of the CoSTAR Business Case, helping to transform the initial proposal into a clear programme for delivery and implementation. Outputs will include the delivery of workshops and other engagement activities, direct input to the business case, as well as the production of specific reports related to the above areas of activity. The Fellows will work closely with AHRC's Infrastructure Team and other senior colleagues across UKRI and report to the CoSTAR Steering Group, chaired by AHRC's Chief Operating Officer.